Smart and scalable epidemic prediction and control

Novel infectious diseases, such as SARS and COVID-19, are pre-eminent threats to public health. In the absence of vaccines or prior immunity and the presence of large uncertainties surrounding the characteristics of these diseases when they emerge, models form our first line of defence. Mathematical models are computational tools that combine our knowledge of how diseases spread with available epidemic data, for example daily counts of cases. Models can provide understanding of the key factors driving transmission, forecasts of upcoming cases or deaths and estimates of the potential impact of non-pharmaceutical interventions (NPIs), such as social distancing or lockdowns. Given this predictive power, model outputs often serve as evidence for policymaking. However, the reliability of this evidence can depend substantially and sometimes unexpectedly on the scale or level of detail of the model.

Epidemics are complex phenomena, involving differences, called heterogeneities, in spread across geographic, demographic and other scales. Fine scale models simulating all of these heterogeneities may yield unreliable forecasts because we may only have scarce data on each difference and have to make more assumptions to use the model. Coarse models, which average these heterogeneities over an entire country or ignore differences due to age-based risks, may be easier to use but overconfident and only able to evidence blunt NPIs such as lockdowns. Selecting the right scale at which to model and respond to infectious diseases is a problem at the forefront of epidemiology. Getting this scale wrong could misinform policy, making pandemic response risky, costly and ineffective.

Two main issues make this model selection problem fundamentally challenging. First, the most reliable scale for modelling (e.g. locally, regionally or nationally) varies with location, time and response to NPIs. Existing models rarely adapt to this fluctuation or when they do tend to become very complex. Second, noisy data, logistical constraints on policy (e.g. school closures may only occur district-wide) and the reactive behaviours of people impose largely unknown performance limits on models, restricting the horizons of forecasts or efficiency of NPIs. I will develop smart models to resolve these issues.

By connecting simple epidemic models into hierarchies or groups, where each lower-level group depicts some heterogeneity of interest and each higher one averages over that heterogeneity, I aim to construct novel models that realistically describe the many interacting scales of pandemics. Information theory and decentralised control theory are engineering fields that offer unique and rigorous ways of mitigating uncertainty and managing reactive loops that are seldom used in epidemiology. By combining principles from these fields together with expert input from policy scientists, I will design new algorithms that restructure these hierarchies to expose and bypass performance limits, and to pinpoint the most reliable scales for practically combatting pandemics at any time.

These smart frameworks, which intelligently balance the details of spread with the available data to reliably learn about those details, will push the boundaries of epidemic modelling. Applying them to diverse SARS and COVID-19 datasets, I will (i) derive robust early-warning indicators of transmission (e.g. signs that foretell if an epidemic might have a second wave), (ii) improve understanding of how limits to modelling translate into restrictions on how well we can predict or control outbreaks and (iii) derive new strategies for coordinating NPIs across different scales to improve the efficiency of future pandemic response (e.g. discovering when combinations of local lockdowns might be more effective than a national one). Smart models, which adapt to the changing reality of pandemics, can solidify the evidence base for reliable and better-informed public health policy.

Technical abstract
Mathematical models form the first defence against emergent infectious diseases, inferring key transmission drivers, forecasting epidemic burden and informing non-pharmaceutical interventions (NPIs). However, the reliability of models as public health tools depends materially and subtly on their scale or structure. Fine scale models simulating every spatiotemporal or sociodemographic transmission heterogeneity may yield unreliable forecasts due to scarce data or untestable assumptions. Coarse models averaging these heterogeneities (e.g. nationwide) may be overconfident or only able to support blunt NPIs (e.g. lockdowns). Policy informed by improperly selected models can be risky, costly and ineffective. Solving this model selection problem is fundamentally challenging. The most reliable scale for modelling varies with space, time or reactively to NPIs and is influenced by mostly unknown performance limits imposed by noisy data, behavioural feedback and practical policy constraints. I propose to engineer smart models to resolve these challenges. Renewal epidemic models are tractable but accurate, while hierarchies realistically describe dynamics at multiple scales. Minimum description length and decentralised control theory offer proven means of penalising model structure by descriptive power and algorithms for exposing and exploiting limits due to feedback, delays and noise. Fusing these methods, which are new to epidemiology, with input from policy scientists I will develop novel hierarchical models that smartly restructure to circumvent performance limits and pinpoint the optimal scales for combatting pandemics at any time. Applying these on key SARS and COVID-19 datasets, I will derive robust early-indicators of resurgence and persistence, probe and overcome information bottlenecks limiting control and prediction and devise practical NPI strategies that cooperate across scales to more efficiently suppress future outbreaks. Smart models can inform reliable policy.